Differentiation of human fetal liver stem cells and pancreas derived progenitor cells to pancreatic beta-cells

In recent years there has been significant advances in the treatment of diabetes by the transplantation of replacement beta-cells (the type of cell destroyed in the course of the disease). At present however, the ability to perform cell transplantation is limited by the availability of suitable donor cells in significant numbers. This project aims to isolate a population of cells from the developing liver and pancreas that can be expanded in culture and may eventually be used to provide replacement cells in order to treat this condition.
During fetal development, the pancreas (containing beta-cells) and the liver share a common developmental origin, suggesting that they may share some common stem/progenitor cells. Our project aims to isolate a potential type of progenitor cell based on the presence of a cell surface marker protein (Thy-1+). We then aim to compare cells from both fetal liver and pancreas for their capacity to change into beta-cells under specific culture conditions and to test and compare these cells grown in the laboratory to those found normally in the body.

Technical abstract
The aim of this project is to develop an optimised protocol to isolate and expand a Thy-1+ putative progenitor cell population from human fetal liver and pancreas and subsequently characterise the beta-cell differentiation potential of these cells.
Goals
1. Isolation of human mid-trimester fetal Thy-1+ human fetal liver stem cells (hFLSCs) and Thy-1+ human pancreas derived progenitor cells (PDPCs) by immuno-sorting, with subsequent characterisation.
2. Cross comparison of both liver and pancreas derived Thy-1+ cell populations via characterisation of marker analysis by RT-PCR (CD90, CD44, CD49f, CD147, c-KIT, CD71, CD45, CD31, CD34) and Affymetrix microarray studies.
3. Cross comparison of Thy-1+ cell populations via in vitro differentiation to hepatic and pancreatic lineages to demonstrate bi-potentiality of Thy-1+ cells to both tissue types. This includes the induction of beta-cell differentiation of both cell populations using optimised culture conditions.
4. To induce differentiation to beta-cell lineage with induced plasmid delivered protein expression of PDX-1, Pax4 and ngn3, with further cross comparison of Thy-1+ differentiated beta